Does the natural larval habitat of a mosquito affect its ability to transmit viruses?

Summary:
Over the past four years both Usutu and West Nile viruses have been detected in UK mosquitoes and birds for the first time. The Culex pipiens complex, a cluster of mosquito species, are responsible for transmission. But, it is currently unknown which species within this complex are the primary vectors, if these different species prefer different larval habitats, and if their larval habitat affects adult vector competence. Understanding these factors will enable better risk estimation of disease transmission across the UK, and any differences found will enable targeted mosquito control strategies.

Part 1: Do different species of mosquito prefer different natural water sources for egg laying?
The student will join ongoing UKRI and DEFRA-funded mosquito surveillance efforts in the PI's group where wild mosquitoes are trapped in 100s of sites across the UK. The student will be responsible for assessment of the aquatic larval rearing sites. Water-chemistry analysis and sequencing of the eDNA will identify differences in aquatic habitat types associated with the different mosquito species.

Part 2: Do different species/sub-species have different levels of vector competence, and does larval habitat affect this?
Using mosquito immatures collected in part 1, the student will compare the vector competence of the resultant adult mosquitoes by infecting them with live Usutu virus in our biosecure mosquito infection facility in Leahurst. They will compare the competence of the different species/sub-species to determine the major vectors. Furthermore, differential competence within the same species will be analysed to determine if components of water chemistry or ecology are associated with higher/lower competence.

Part 3: Is the mosquito microbiome affected by larval habitat type? And does it affect vector competence?
The student will use high-throughput sequencing to characterise the gut microbiome of the competence tested mosquitoes, and identify any co-infecting insect specific viruses. The student will thus be able to identify any co-infections which are associated with specific larval habitats (using data from part 1), and also whether any co-infecting bacteria or viruses are associated with increased or decreased vector competence (using data from part 2).

Applications:
1) Identification of larval habitats associated with more competent species will enable efficient targeting and control of breeding sites.
2) Identification of any facilitative microbiota will highlight larval habitats which produce high-risk individual mosquitoes - identifying further high-risk breeding sites.
3) Discovery of inhibitory flora would potentially enable bio-control programmes.